Market Feasability for "The Channel" technology (by Teachmania)

Teachmania is a start-up located in Cambridge. Our idea is to create an automatic process for
the effective collection of Internet based Educational Resources (ERs), corresponding to a
certain section in a study program and supporting certain learning objectives. We call this
process “the Channel”. The Channel will embody intelligent search and parsing technology
and will have huge applicability, especially as the education market moves into increased
utilization of computers and the Internet. For example, it could be integrated in Virtual
Learning Environments, which are computer applications used as a virtual study rooms
(VLEs). In VLEs, it could serve as a quick and efficient way for teachers to find the most
relevant ERs (Educational Resources) to prepare their lessons, or help students find additional
exercises or background to improve their success in class.